AI-driven Omics Data Integration and Transfer Learning for Target and Biomarker Identification

This PhD project will explore the potential of AI methodologies and deep learning solutions to mine large multi-omics datasets providing novel mechanistic insights and actionable candidate biomarkers with application to drug discovery. Using deep learning models on publicly available and in house generated datasets in neurodegenerative disease and inflammatory bowel disease (IBD) the PhD student will develop novel AI models enabling a streamlined interpretation of multi-omics data. This will support our understanding of biological disease mechanisms and enable the identification of new targets and biomarkers that will support the quicker, and more sustainable development of targeted drugs.